Accelerated, multi-parameter enzyme optimisation for the process scale-up of a novel pharmaceutical biocatalyst

There is a global urgency to address the climate emergency and environmental disaster from unsustainable industrial activity. Chemical manufacturing depends on highly polluting petrochemical-based processes that **use** substantial energy, produce toxic waste and are dependent on geopolitically fragile mining for increasingly scarce metallic catalysts. Chemical transformations occur across the chemical industry and are crucial to produce products that we take for granted, but we currently pay a substantial environmental cost.

However, there is a natural solution to chemical transformation: enzymes, which are biodegradable molecular scale factories that work at relatively low temperatures and without hazardous chemical solvents. Enzymes are a solution to expand industrial processes in the face of climate change; enzyme-based synthesis technology can sustainably introduce specific chemical modifications into essential chemicals such as pharmaceuticals, materials, and consumer products. The problem is that development of enzymes for a new chemical process is highly complex. Due to the complex molecular structure of an enzyme, finding improvements is like searching for a needle in a haystack; it can be costly, and take years of development, requiring significant labour with highly unpredictable outcomes of success.

To meet the market need, Imperagen (a UK based spin-out from The University of Manchester) is developing an ultra-fast enzyme engineering platform, which can rapidly engineer enzymes for existing chemical engineering processes. The company has discovered a new enzyme (IMP023) that can produce an important drug compound used to treat cancer, in just a single chemical reaction. Compared to the standard complex chemical synthesis of the drug, IMP023 can significantly reduce the chemical steps needed, reduce energy requirements, and reduce waste, offering a much more sustainable route to manufacture of this valuable compound. IMP023 represents a major new multi-million pound commercial opportunity for the company if successfully deployed.

The discovery of IMP023 is extremely exciting but is not yet suitable for manufacturing at scale. In this project we aim to create completely new capabilities for our company's unique enzyme engineering platform to improve process performance of IMP023 and other enzymes making them suitable for manufacturing. And finally, we will demonstrate the enzyme can produce the compound in an industrial setting with the aim bringing a new enzyme bioprocess to market, enabling more sustainable way of producing a valuable and important medicine.